Manchester Metropolitan University and Aquacheck Engineering Limited

To develop an integrated water quality monitoring system that will detect and monitor chemical contaminants (and other toxic pollutants) and waterborne, pathogenic micro organisms in real-time, facilitating accurate assessments of contaminants in drinking water to meet industry requirements.